DiRAC BlueGene/Q Upgrade

The BlueGene/Q computer that serves the DiRAC Consortium will be upgraded to increase its compute capability by 50% to ensure that it remains an internationally competitive supercomputer for as long as possible, enabling UK scientists to carry out the most demanding simulations in particle physics and astrophysics. The BlueGene/Q architecture has been designed to enable highly energy-efficient and compute-intensive simulations of the strong force between quarks and gluons, and it will be used primarily for high precision calculations of Standard Model processes that can be compared with experimental measurements to search for signals of new physics. It will also be used to explore nuclear matter at high temperatures and densities, to understand the origin of the masses of elementary particles, and for a range of astrophysics simulations related to cosmology, galaxy and star formation.

Potential impact
The contribution to the design, prototyping and testing of BlueGene/Q will enable IBM to bring a better product to market. The ongoing software development will help to ensure these machines are utilised effectively for a wide range of applications that benefit the economy, the environment and our health, and, by training members of the DiRAC Consortium in using the most advanced supercomputer technology, it will enhance computing skills in the workforce.